Piñatex™, a natural and sustainable alternative to leather

Ananas Anam Ltd has developed Piñatex™, a natural plant-based and versatile material from a sustainable source. This innovative material is made of fibres from pineapple leaves, a by-product of the pineapple harvest. Piñatex™ follows a strong social and ecological agenda and it can be mass-produced, which makes it a cost-effective textile proposition. Piñatex™ is patent-protected and is being first marketed to the following B2B markets: fashion and accessories, upholstery and automotive industries. Ananas Anam has been approached and has started working with a large number of companies from the specialty stores to leading retail brands and corporations which have expressed their interest in buying Piñatex™. The project will deliver a new biobased tested formulation for Piñatex™. The newly developed Piñatex™ will achieve: * C2C certification * Technical market requirements * Industrial up scaling capabilities.